Developmental dynamics of the epigenome

Technical abstract
This Theme examines in detail the mechanisms and genome-wide dynamics of reprogramming and programming events in GCs and early embryos, in tissues during ageing as well as the biology involved. It builds directly upon the resource established in Theme 1, and adds value to it. It also involves analysis of additional epigenomes, e.g. in conditional knockouts or transgenics of epigeetic modifiers. The objectives are to determine the mechanistic basis of: (1) epigenetic reprogramming in PGCs, (2) programng in later stage GCs, (3) reprogramming in early embryos (4), programming during early lineage commitment to ICM, TE, and PE, and derived stem cells (5), imprinting and transgenerational inheritance (6,) Influence of ageing upon the epigenome of the non-replicating genome of cardiac myocytes and effects thereof upon cardiac adaptation.